Medly AI - The future of education, accessible to all

Medly AI represents the next step in educational technology, melding the power of advanced artificial intelligence with a deep understanding of pedagogical needs. Our project, at its essence, is about making quality education accessible and tailored for each student, thereby addressing a long-standing chasm in the educational sector.

At the heart of Medly AI lies a state-of-the-art AI model renowned for its capability in natural language processing. This allows Medly AI to simulate the nuanced interactions of a human tutor, providing students with an experience that's both personal and impactful. Unlike many e-learning platforms that deliver static content, Medly AI is designed to foster a dynamic two-way dialogue. Each student's interaction with our AI tutor is unique, mirroring a live session where questions, doubts, and discussions unfold organically.

The platform is bifurcated into two distinct yet complementary modules: 'Learn' and 'Examine'. The 'Learn' module facilitates a deep dive into academic topics, with the AI tutor ensuring that the discussion continues until a comprehensive understanding is achieved. This is not about rote memorization, but genuine comprehension. Transitioning to the 'Examine' module, students are presented with questions styled on real exam boards, enabling them to test their understanding in real-world scenarios. But it's the immediate feedback mechanism that's truly revolutionary. Responses are not just marked for correctness but are assessed for depth, understanding, and approach, with feedback provided in real-time, pinpointing areas for further exploration.

Beyond the technological marvel that Medly AI is, lies our mission of democratizing education. Private tuition, with its associated costs, has long been a privilege of a select few. Medly AI, given its scalability and cost-effectiveness, aims to dismantle this disparity. While our initial focus has been on GCSE biology, the platform's design allows for expansion across a multitude of subjects and educational levels.

In today's rapidly evolving digital age, where information is abundant but personalized guidance is scarce, Medly AI seeks to bridge the gap. Our platform is not just another tool in the vast ed-tech arsenal; it's a paradigm shift. By ensuring each student is heard, understood, and guided individually, Medly AI is not just enhancing education but redefining it for the digital age.